3.5m Rotor Sail aerodynamic and folding innovation

Anemoi Marine Technologies, the UK's leading developer of wind-assisted ship propulsion systems, proposes to develop two disruptive new technologies with the potential to vastly increase Anemoi's market share.

The first is a next generation folding system which will enable mass adoption of Rotor Sails on Kamsarmax and Panamax bulk carriers. The next is to develop aerodynamic enhancements which will significantly increase fuel savings.

In this 7 month project, Anemoi will develop a detailed design, build and test a prototype of the new folding system for their 3.5m Rotor Sail , an industry-first for Rotor Sails in this size category, which allows the Rotors to be lowered during port operations. The new concept will bring significant cost reductions for the target vessels compared to the 3.5m rail deployment system currently offered. The design also incorporates several innovative concepts which improve functionality and performance compared to Anemoi's first-generation folding design used on their 5m Rotor Sails. The test rig will be manufactured by Pressure Design Hydraulics Engineers and tested at their South Yorkshire facility.

To develop the aerodynamic enhancements, Anemoi will partner with world experts in maritime Computational Fluid Dynamics (CFD), Cape Horn Engineering. The new product is expected to improve the aerodynamic performance of wind-assisted vessels, providing increased fuel savings and emissions reductions compared to Anemoi's current state-of-the-art Rotor Sails, already a world-leading solution.

In addition to these design and prototyping activities, market research and a port and vessel integration study will be undertaken, leveraging the industry contacts and expertise of Connected Places Catapult. Victoria Steamship will contribute valuable insights from a UK based shipbroker with 9 vessels operating globally in their roster which are in the primary market for the folding system and aerodynamically enhanced Rotor Sails. Regulatory considerations will be explored using the framework developed on CMDC4 to derisk future vessel installation.

The project presents the opportunity for the development of Intellectual Property which could dominate the wind-assisted ship propulsion industry and help Anemoi become the world's leading Wind Assisted Ship Propulsion provider.